Book Pass

Graphic novels rock!

Graphic novels, along with comics and manga, are one of the fastest growing segments in book publishing.

To widen digital access to the genre, Cloud Reading Technologies of Brixton is introducing the Book Pass.

A Book Pass is sold by the publisher directly to end-users and offers readers unlimited access to a catalogue of comics, manga, graphic novels and other types of illustrated books curated by the publisher.

A Book Pass may also come with special benefits such as early access to new books, discounts on print editions, priority access to author events, and other exclusive membership features.

The Book Pass is powered by a cloud-based reading platform that offers browser-based access on any connected device to all forms of illustrated and narrative books including comics, manga, graphic novels, and children's books.

This platform includes a low-cost CRM system for publishers and is offered on a simple revenue sharing basis so that even small independent publishers can make use of the opportunity and offer a Book Pass to their customers.

Publishers retain control of the presentation and curation of their catalogue and control which books are available through a Book Pass. Publishers also own the customer relationship.